Project 7793240: Advanced Quantum Structures For Quantum Physics.

There is considerable interest and funding for the emerging Quantum Technologies, both as an important technology with many applications and also as a means of investigating new quantum physics which in turn will be used to generate new technology. Here we intend to investigate new aspects of Many Body Localization and Non-Magnetic Fractional Quantization by exploring the coupling between quantum dots as qubits. As the electron gas becomes increasingly Many Body Localized so the coupling between the qubits will act as a sensor of this.
2.The emergence of the Non-Magnetic Fractional state is by analogy with the Fractional Quantum Hall Effect a mechanism of Topological Quantum Computation and can be used as a probe of the emergence of this newly discovered state as it emerges from Many Body Localization.
3. To develop a range of samples for the above science at the Quantum Foundry University of California Santa Barbara.
4. Based on results from the above to collaborate with the Santa Barbara group in designing a more extensive research proposal.